Atom inteferometry and its applications

Atom interferometry is a sensing technique broadly analogous to traditional light-based interferometry methods, where matter waves are interfered with one another rather than light. It offers potential for highly sensitive detection of inertial forces in addition to applications in fundamental science. It is quickly becoming a cornerstone of the wider field of quantum technology.

The University of Liverpool currently has an operational atom interferometer. The project will oversee the realization of an upgraded version of this, significantly larger interrogation times with improvements over the original device. An atom interferometer is a complex system and the project will involve prototyping and development of multiple enabling components, including but not limited to compensation of external forces, implementation of large momentum transfer to increase device sensitivity and control software and electronics to allow for alternative measurement paradigms such as phase shear measurement to be employed, drastically reducing the time for a measurement cycle.

Atom interferometers are versatile in their applications. The fact that atoms have mass means that unlike their light-based counterparts means atom interferometers can be used to make direct measurements of gravitational forces. This makes them an attractive prospect for potential practical applications such as a new breed of gyroscopes and accelerometers.